Mass Spectrometry Imaging of Enzyme Activity in Brain and Beyond

The brain is the most cholesterol rich organ in the body. Despite this, details of cholesterol metabolism in brain
are poorly understood. Defects in brain cholesterol metabolism are linked to disorders of aging, so the study of
brain cholesterol is of wide interest both academically and to industry. The major enzyme that metabolises
cholesterol in brain is the cytochrome P450, CYP46A1. CYP46A1 will also metabolise other compounds (e.g.,
cholesterol precursors) but very little is known about its activity towards different substrates in vivo.

In this project we will use mass spectrometry imaging (MSI) to determine how the activity of CYP46A1 varies
towards different substrates to give different products according to spatial location in brain. We will perform
these studies in mouse and investigate how spatial cholesterol metabolism varies during development from the
foetus to newborn to adult to old adult. The results will not only inform about the rate of cholesterol turnover
and transport between different regions of brain, but will also define the rate of production of biologically active
metabolites e.g., modulators of neurotransmitter receptors (i.e., NMDAR, sigma-2) in different regions, and how
cholesterol metabolites involved in development vary from the foetus to newborn to adult. Although we will
initially target cholesterol metabolism by CYP46A1 in brain, the mass spectrometry imaging method will also be
applicable to determining the activity of other CYP enzymes in brain and in other tissues e.g., liver, and will also
be applicable to other enzymes families.

To complement the mass spectrometry imaging work, we will express and purify CYP enzymes, and investigate
substrate specificity by determining the binding affinity of substrates (substrate binding constant (Ks)) and the
turnover rate (catalytic constant, Kcat) in reconstituted cell-free enzyme assays including P450 oxidoreductase
(POR). Products will be determined by mass spectrometry. Possible inhibitors and activators (including allosteric
activators) will also be investigated as these may have potential therapeutic values. Importantly disturbed
CYP46A1-mediated metabolism is implicated with disorders of aging and is linked with neuropsychiatric
conditions.